Totem: harnessing intelligent technology to engage employees and improve workplace culture

Play Consulting is a leading UK-based development house, specialising in aligning unique gamification approaches with cutting-edge platform development.

This project sees the development of a world-first approach to employee engagement through the development of Totem, a unique workplace culture platform aimed at addressing the UK and global productivity gaps through the application of advanced machine learning and gamification techniques.

The development of Totem will drive productivity in organisations, truly empowering staff and adding value across sectors.